Explorations of Bright Matter-Wave Solitons for Rotational Sensing

This is a theoretical and computational investigation into the possibility of using bright matter-wave solitons, formed from Bose-EInstein condensates of attractively interacting atoms in quasi-one-dimensional ring geometries, as a probe for rotational sensing by forming components of an atomic Sagnac interferometer. Although such a system offers its own challenges, the non-dispersive nature of solitons offers particular advantages, particularly as regards signal-to-noise considerations. A particular initial focus is the possibility of using effective potential constructed by exploiting a 3-internal state configuration coupled with two independent laser beams to facility narrow, sharp beam-splitting potentials.